Easy Frame

This "Easy Frame" will become an essential tool in the building trade to cut time, costs and heavy manual handling associated with the construction and fitting of doors and frames in new build properties and renovations.